wellbeing in musical theatre

I wish to research wellbeing in a musical theatre (MT) context. I wish to investigate the experiences of MT singers and pit musicians who perform eight shows a week. My project would compare wellbeing during the rehearsa